Scaling in Africa

An applied research feasibility study investigating the actions, behaviours, capabilities and challenges faced by high-growth firms in Africa. The aim is to develop and evaluate scaling principles to increase public knowledge and increase the probability of success for economic and social impact firms.

Unfortunately, start-ups lack a cogent framework for transitioning to mature firms, especially in Africa. These enterprises can improve their prospects by understanding the mechanics of effective scaling, but too little is known about how to do this well, what works, and why.

Ultimately, enterprises that scale move the needle in terms of impact, new employment, and value creation. But these rare businesses operate in a volatile, uncertain, complex, and ambiguous world. In pursuit of the secret recipe to scaling, many insights can be collected and shared about what works and what does not. This is a knowledge gap which needs urgent attention, especially given substantive public and private funding is directed generally towards supporting the African entrepreneurial ecosystem.

African businesses face very different scale-up challenges compared to those in the Global North due to complex underlying conditions. Context really does matter. Detailed research has uncovered multiple mismatches between the key characteristics of Silicon Valley Venture Capitalists (VCs) and African markets. It has been suggested that the ecosystem needs to adopt norms, structures, and processes that reflect the realities of operating in Africa.

This research process will bring together a range of critical stakeholders to lead a knowledge discovery processes informed by secondary research (assessing academia / practitioner literature). A series of pathfinding workshops(s) will help deepen collective understanding around critical success factors and scale-up needs. The process will pressure-test and validate the initial findings and design a set of activities for future commercial action. Collectively, these activities will promote a more comprehensive understanding of the scaling landscape in Africa, to inform a broad set of audiences, and drive the next steps for greater collaborative action in the future.